Geometric and graphical methods for structural design

The project will contribute to the field of structural engineering, which is one of EPSRC's research areas, by introducing new tools for structural optimization which can lead to more efficient ways of using material resources. The research will focus on the development of geometric and graphical methods that can be implemented in the structural design process to achieve a high level of optimization. As opposed to complex matrix-based analytical simulation techniques currently in use, representational geometries can provide a fertile ground for investigation of structural behaviour. Additionally, since geometrical space is the primary designer's interface, graphic methods for visualization and determination of forces can be applied at the very early stages of structural design and reinforce the architect's/structural engineer's understanding of the requirements of a structure. The application of the above will mainly be explored directly into computer aided design environments that are currently in use in architectural and engineering practices.